Mathematics Communication Champion

The Academy for the Mathematical Sciences (AcadMathSci), catalysed by the Isaac Newton Institute for Mathematical Sciences (INI), represents a transformative initiative for the UK’s mathematical sciences community. This proposal seeks funding from EPSRC to support the Academy’s central activity of Mathematical Sciences Communication, enabling us to promote excellence in boundary-breaking research and to harness the power of the discipline for the benefit of society, the economy, and the field itself. With the continued support of INI during this transitional phase, the Academy will build on its foundational structures, national mandate, and extensive networks to deliver impactful and far-reaching outcomes.
Context
The creation of the Academy for Mathematical Sciences is a once-in-a-generation opportunity to unify voices across academia, education, business, industry, and government. By fostering multi-way communication and addressing systemic barriers, the Academy aims to amplify the vitality and impact of the mathematical sciences in addressing national and global challenges. Our efforts span all four nations, ensuring that the benefits of mathematical sciences are felt across the UK.
The Challenge
Despite its extraordinary contribution of £495 billion annually to the UK economy and its critical role in areas such as AI, climate science, and healthcare, the value of the mathematical sciences is not widely understood or appreciated. Public perceptions of mathematics remain negative, with many viewing it as inaccessible or intimidating. This has led to underutilisation of the discipline in addressing pressing societal challenges, as well as a lack of engagement with mathematical sciences by potential students, policymakers, and the general public.
Aims and Objectives
This project seeks to:

Foster excellence in research by enabling two-way dialogue between mathematical scientists and stakeholders across government, industry, and education.
Shift public perceptions of mathematics through broad public engagement campaigns and targeted interventions.
Address societal challenges by highlighting the critical underpinning role of mathematical sciences in fields such as renewable energy, public health, and quantum computing.
Build communication capacity within the mathematical sciences community to amplify its collective voice and influence.
Inspire future generations by showcasing career opportunities unlocked by mathematics and data skills.

Proposed Activities
The Academy will:

Enhance multi-way communication by bringing together leaders from government, business, and academia to identify challenges that can benefit from mathematical expertise.
Develop tools and training to help policymakers, CEOs, and other stakeholders better leverage mathematical insights for decision-making.
Launch public campaigns, such as the successful “Maths Can Take You Anywhere,” to celebrate relatable success stories and inspire the next generation.
Create accessible resources to showcase the impact of mathematics, including primers for policymakers and case studies from REF Impact databases.

Potential Applications and Benefits
This project will address key societal challenges, from climate resilience to AI validation, by embedding mathematical sciences more deeply into public and private decision-making processes. It will:

Foster a culture of collaboration and effective communication within the mathematical sciences community.
Equip policymakers, educators, and business leaders with the tools to utilise mathematical insights.
Shift societal narratives around mathematics, making it more accessible and inspiring broader engagement.
Create a pipeline of skilled professionals equipped to address challenges in a modern economy.

By leveraging its unrivalled convening power and extensive networks, through this grant the Academy for the Mathematical Sciences will deliver a step change in the visibility, vitality, and impact of the mathematical sciences in the UK and beyond.